TeamSOS - supporting schools to respond to COVID-19 and ensure continued education

Schools are key to the wider economy - according to Chancellor of the Exchequer Rishi Sunak school closures over the COVID-19 lockdown period have in their own right been as disastrous for the UK's economy as the impact of the global financial crisis of 2008\.

By improving the speed and efficacy of schools' responses to suspected and diagnosed COVID-19 infections, it will be possible to reduce the number of staff and pupils who are required to self-isolate. Many schools are currently sending entire year group bubbles home, resulting in large numbers of parents being unable to work as normal due to the need for childcare and support for home learning.

We propose to create an integrated emergency response app which will result in a step change in schools' ability to respond to COVID-19, emergencies and other situations. We will evidence and quantify the impact of the TeamSOS app in trials with a leading Multi-Academy Trust.